Treating bone cancers with yttrium-90 doped calcium phosphate microspheres loaded with chemotherapeutic drugs

The main aim of this project is to manufacture and characterise porous calcium phosphate based glass microspheres that can be tailored to form part of a treatment strategy for bone repair and regeneration for or following bone cancer treatment.